Digital Surveillance, Bureaucratic Work Behavior, and Citizen's Acceptance

My primary focus is on exploring the effects of digital
surveillance on bureaucratic work behavior and the impact
of different propaganda framings of digital surveillance on
people's acceptance, particularly within the Chinese
context. Current research mostly examines digital
surveillance's role in repression under authoritarian
regimes and its general perception by the public. To
advance this field, I plan to first examine how surveillance
influences cadres' work behavior, potentially affecting their
autonomy, self-censorship, and stress levels. For this, I
intend to use a difference-in-differences approach with data
from the Chinese General Social Survey. Additionally, I plan
to explore how state-controlled media frames digital
surveillance as a propaganda tool and its impact on public
opinion. Employing structural topic modeling and survey
experiments, I aim to understand what government
propaganda looks like and whether such propaganda elicits
citizen support and, if so, which type of discourse -
traditional safety or surveillance of cadres - is more
effective in strengthening public support.